Professional E-Learning Skills for Video Game Art Graduates

Our ambition is to build a scalable career development platform for computer graphics (CG) artists to learn advanced techniques, showcase their abilities, and secure freelance contracts and employment. This project will focus on the curation of a vast library of learning resources consisting of recorded video tutorials, timed challenges and live masterclasses hosted by industry veterans; the content will be aimed at developing vocational skills that will enable artists to thrive in live production environments.